High Volume Power Electronics Manufacture

**Public Description**

Strip Tinning Automotive is a Birmingham-based manufacturer of electrical and electronic components for the Automotive sector. This project will study the feasibility of investing in very high volume manufacturing of our Cell Contacting and Management System. The CCMS is a safety-critical component of the power electronics system of Battery Electric Vehicles.